So Publishing Innovation Vouchers application

Design and development project to expand the So Publishing model across key cities in the UK, spawning new SoGlos-style and SoGlosWeddings-style online magazines.